Data Fusion In Multiphase Flow

Optimisation and understanding of multiphase flow is a critical area of focus for the Oil & Gas sector. Currently, multiple wells are aggregated and measured through a test separator. This traditional technique is slow, expensive, gives incomplete and often inaccurate data. To address these shortcomings, in recent years there has been a shift towards the adoption of multiphase flow metering. However, the multiphase systems available today are extremely expensive and lack the required accuracy and flexibility across changing flow regimes.

AI Exploration is developing the first low cost, accurate, flexible multiphase flow metering platform. We are set to disrupt the Oil & Gas industry by delivering impactful, real time production optimisation and oil-field diagnostics powered by Artificial Intelligence and our Big-Data infrastructure.

Through this formal collaboration the consortium will use machine learning to extend the capabilities of AI Exploration's current multiphase measurement system.